Using a global 3-D planetary model to study the atmosphere of the early Earth as an analogue for Earth-like exoplanets

Using a global 3-D planetary model to study the atmosphere of the early Earth as an analogue for Earth-like exoplanets